Natural Fatty Aldehydes for Flavours and Fragrances

A new manufacturing process will be evaluated for the sustainable production of natural aldehyde-based flavours and fragrances from renewable feedstocks (seed-oil processing by-product streams). These aldehdyes are among the most important ingredients used in perfumery and as aromas in hair care products, cleaning, laundry, and personal care products, and as ingredients in processed foods. Aldehydes also have applications as lubricants, insect traps, pharmaceuticals, plant growth regulators, antimicrobials and disinfectants. These compounds are currently produced at large scale from petrochemical raw materials. In addition to being derived from unsustainable resources, the chemical synthesis from petrochemicals result in the formation of by-products with unpleasant odours that are costly to remove and which limit their application. Biotechnological production of aldehydes has not been possible to date due to the inhibitory nature of the compounds to microbial cells. The proposed production technology will overcome these challenges by exploiting a novel yeast to convert plant fatty acids to useful aldehyde products.